University of the West of Scotland and Fido Tech Limited

To apply machine learning and advanced data analytics expertise in order to develop a diagnostic and prognostic capability, using existing MEMS-based sensor technology, for advanced leak detection, mapping and network visualisation services to water utilities in the UK.